Autonomous Self-Learning Wireless Infrastructure Technology

**RANsemi Limited: Revolutionary AI for Next-Generation Mobile Networks**

**Transforming Mobile Infrastructure**

Mobile networks are the invisible backbone of modern life. However, current AI techniques used in the radio access network (RAN) are falling short. They do not realise the full potential of AI to control, optimise and deliver network performance. Centralised AI systems introduce model update latency, require large-scale data transfers that can increase security risks, and are often too costly and complex to scale effectively. This project presents a new approach that moves intelligence to the network edge, creating smarter, more efficient, and more secure mobile infrastructure.

**RANsemi's Innovation**

RANsemi Limited is taking a ground-up approach to AI in the RAN, redefining how artificial intelligence is applied by creating base stations that can think and adapt locally. Each base station functions as an autonomous agent, learning from its real-time environment and optimising performance for the specific area it serves. This embedded intelligence removes the need for remote data processing centres to constantly update models and delivers faster, more reliable and secure network control. The technology supports today's 4G and 5G deployments while enabling the scalable, autonomous networks required for 6G.

**Real-World Benefits**

This technology has the potential to directly improve mobile coverage and service quality for everyone, particularly in rural and underserved communities where current infrastructure is expensive to deploy and maintain. By making networks more energy-efficient, it supports environmental sustainability goals. Enhanced connectivity supports improved healthcare services, educational opportunities, and emergency response capabilities across the UK.

**UK Economic Impact**

The project positions Britain as a global leader in next-generation mobile technology, creating high-value engineering jobs and building valuable intellectual property owned by UK companies. Success enables expansion into international markets worth hundreds of millions annually, while attracting further investment and talent to the UK's technology sector.

**Innovation Partnership** Supported by Innovate UK funding, this project validates groundbreaking technology through advanced computer simulations. The results will unlock significant private investment to develop commercial products, ensuring the UK remains at the forefront of the global transition to more intelligent, more sustainable mobile networks.

This project exemplifies the kind of transformative innovation that strengthens UK competitiveness while delivering tangible benefits to businesses and communities nationwide.